Assessment of the role of epigenetic factors in chromosome instability following genotoxic chemical exposure

The ambition of this project is to discover the extent to which epigenetic factors might contribute to other genotoxicity endpoints such as aneugenicity - a change in chromosome number. Genotoxins are potential carcinogens, and there are very specific requirements for genotoxicity assessment by regulatory authorities. The is a genomics project and will include analysis of the whole methylome.
Epigenetics enables us to adapt to our environment, but the influence environment and epigenetic have on one another is still being determined. We have only recently discovered the implications modifications to the epigenome may pose to drug safety. Epigenetic status influences both gene expression and chromatin structure and stability1. Therefore, epigenetic modifications pose significant threats to the cell survival and have the potential to induce cancer in a multitude of way. Despite this, our knowledge of whether these changes can be detected in current genetic toxicology assays is very limited. It is unclear whether changes to the epigenetic status are able to be detected by typical genetic toxicology endpoints2. As drugs are now being developed with epigenetics as a target, and with the underlying safety concerns, it is essential that we can detect these changes and ensure safety prevails.
The research will be carried out using human-derived cells and the primary analytical tool will be "bisulphite sequencing", which can distinguish between cytosine and methylated cytosine residues in DNA sequences. Whole genome analysis as well as targeted analysis of centromeric regions will be carried out using the University of Manchester's state of the art facilities. "Bismark" will be used for DNA sequence deconvolution and analysis. "MethylKit" will be used in order to assess whether changes in DNA methylation levels can be classed as significant. These and new tools are actively being developed and the project will use the most effective available.